University of Ulster and PKF-FPM Acountants Limited

To develop a semantic interoperability platform for efficient accounting workflows using novel accounting markup techniques, increasing internal and geographical business capacity and sales.